Total Capture

TOTAL CAPTURE is an eighteen-month applied research project to research, develop and demonstrate new

ways for teams of creative professionals to create real-time animation collaboratively on set, using enhanced

performance capture technologies, without the need for extensive technician support. The goal is to develop

highly automated, easy-to-use technologies that put the emphasis back onto the creative process, reduce costs,

and merge the present five stages of development, pre-production, production, post and distribution. The

outcomes are designed to support the creation of animated feature movies, TV, video games, visual effects

applied to live performance in the theatre or concert venue, and streaming content for immersive virtual

experiences and novel types of game.

The partnership brings together Europe’s leading performance capture studio (The Imaginarium), a specialist in

physics engines for VFX and video games (Numerion Software) and a leading UK research centre specialising in

advanced video and performance capture technology (University of Surrey).